Nano Enhanced Thermoset Composites

The inclusion into thermoset resins of nano particles functionalised by the innovative patented Haydale manufacturing route will enhance the properties of composites and reduce the risk of delamination.
This enables lower volume, reduced mass composite structures to be manufactured and will reduce the volume of fibre required for equivalent performance.